Newcastle University And The Northumberland Church of England Academy

To develop a replicable model of partnership working to improve the communication skills and academic attainment of children in an area of social deprivation.